University of Greenwich and Transforming Systems Limited

To design, develop and implement a secure patient sharing software platform using blockchain technology to allow patient and other sensitive information to be shared securely between partner organisations in health.